AI driven in Urban Planning for clean, sustainable, inclusive an efficient cities

This project aims to employ AI to model population distribution in a city based on the urban structure, understand the environmental, economics and societal states of this city, and advise on urban planning to pursue a clean, sustainable, inclusive and efficient future